Micro-Robotics for Surgery

As minimally invasive surgery is being adopted in a wide range of surgical specialties, there is a growing trend in precision surgery, focussing on early malignancies with minimally invasive intervention and greater consideration on patient recovery and quality of life. This requires the development of sophisticated micro-instruments integrated with imaging, sensing, and robotic assistance for micro-surgical tasks. This facilitates management of increasingly small lesions in more remote locations with complex anatomical surroundings. The proposed programme grant seeks to harness different strands of engineering and clinical developments in micro-robotics for precision surgery to establish platform technologies in: 1) micro-fabrication and actuation; 2) micro-manipulation and cooperative robotic control; 3) in vivo microscopic imaging and sensing; 4) intra-operative vision and navigation; and 5) endoluminal platform development. By using endoluminal micro-surgical intervention for gastrointestinal, cardiovascular, lung and breast cancer as the exemplars, we aim to establish a strong technological platform with extensive industrial and wider academic collaboration to support seamless translational research and surgical innovation that are unique internationally.

Potential impact
The project addresses effective healthcare impact partnership for device design and innovation. It will catalyse cross fertilisation of the academic disciplines involved with tangible contributions to knowledge transfer and potential clinical impact.

Impacts on Knowledge and Economy
The proposed project addresses an important clinical challenge in precision medicine with well-recognised social-economic values. Knowledge transfer and clinical translation with tangible healthcare outcomes would be an important focus of the project. It is expected that the technologies developed could have significant commercial impact on medical robotics. In addition to publications in respected academic journals and conferences, IPR will be reviewed at each milestone stage and any intellectual property arising will be protected and exploited via Imperial Innovations and in coordination with recommendations from the RSG (Research Steering Group) and EPSRC guidelines. The RSG will also provide critical review and management/technical recommendations to the team, and establish effective dissemination routes to academic and industrial communities. We will work with all stakeholders to identify potential opportunities for public dissemination and commercial exploitation throughout the duration of the project.

Impacts on People
The research staff of this project, particularly those early career researchers, will be encouraged to spearhead and take ownership of blue-sky idea generation with direct clinical interaction. The programme grant will significantly expand the capacity of the research team and create a unique environment involving both engineering and clinical researchers to work in an integrated research environment seamlessly linking different strands of research challenges. By leveraging the flexibility of funding provided by the programme grant, we will empower early career researchers to stimulate creative and adventurous research to ensure the research programme stays at the cutting edge of medical robotics internationally. Secondment to industrial collaborators and clinical partners will be arranged and staff will be encouraged to attend personal and career development workshops and courses provided by the Learning and Development Centre of Imperial College to develop the necessary managerial, vocational and entrepreneurial skills for career progression.

Impacts on Health
The project addresses some of the major issues in healthcare. It tackles the important issue of increased accuracy for cancer detection and direct therapeutic targeting of appropriate pathology. Through the clinical collaborators and industrial partners, the technologies developed will be introduced to patients and clinical communities throughout the development cycle. In partnership with Imperial IGHI's Centre for Health Policy, cost-effectiveness analysis will be conducted to demonstrate cost effectiveness of the technologies to the NHS.

Communications, Engagement and Society
The project team will actively seek opportunities to showcase the project outcomes in public engagement events, such as Imperial Festival, Royal Society Summer Science Exhibition, and organising international workshops and conferences, including our flagship event of Hamlyn Symposium on Medical Robotics, as well as the International Challenge on Surgical Robotics. In addition, the project will work with the UK-RAS Network for broader engagement of the research community and general public. We will work closely with Imperial's IGHI media team to use public lectures/exhibitions to maximise the potential impact of the project and its public engagement to ensure interaction with and exposure of our work to school children, who may wish to pursue a career in robotics.